Integrating Control strategies Against soil-borne Rhizoctonia solani in OilSeed rape (ICAROS)

Rhizoctonia solani is an aggressive soil-borne pathogen of oilseed rape (OSR) and canola worldwide. It is implicated in the yield decline of the crop when grown with increased frequency in field rotations.

Presently there are no disease resistant varieties, hence the control of the disease relies on the use of chemical seed treatment.

The key objectives of this project are to identify novel resistance traits and loci to R. solani which can be utilised in crop breeding and effective seed treatments that can be registered against the pathogen in OSR and made commercially available to UK growers.

The ultimate output of this multidisciplinary project will be the first integrated guidelines for the control of R. solani incorporating targetted seed treatments and varietal resistance for improved disease management and protection of OSR yield.